Cross-platform Open Media Production and Operation at Scale Ecosystem (COMPOSE)

The Cross-platform Open Media Production and Operation at Scale Ecosystem (COMPOSE) project will assist traditional animation/CGI/VFX businesses to improve the scalability of their digital infrastructure and to better collaborate across supply chains. The project will build a demonstrator and focus on ways to reduce some of the main barriers to collaborative creativity; closed workflow cycles, proprietary datasets, high infrastructure investment overheads, rigid production pipelines which do not address multi-platform publishing. The project will be led by award winning studio Axis Animation (Gold Cannes Lion, Imagina Grand Jury Prize and Best Animation BAFTA winners) whose clients include Microsoft, Activision and Warner Brothers. The project consortium also includes Thinkbox, an industry leading software tool developer for both small and large film/CGI/VFX production studios (used on feature films such as Transformers, Harry Potter and Avatar), AIMES, a cloud technology provider who has led major TSB projects in digital media and infrastructure, and Render Nation, international industry experts in render service provision and production pipeline architecture.